Queen's University Belfast and WDR & RT Taggart

To effectively integrate Building Information Modelling software and structural analysis packages to deliver a seamless, interaction between current in-house, customer and supplier systems.